Neural circuits underlying trauma memory in patients with co-morbid PTSD and psychosis prior to psychological therapy

ecological momentary assessment.
the neurobiological basis of this therapy, and therapies like it which address the restructuring of trauma memory recall, is poorly understood. The link between psychosis and PTSD experiences is also well documented but its neural basis is poorly understood. Symptoms of both SSD and PTSD are linked to these trauma memory representations, but there is a paucity of literature on the dual-diagnosed PTSD-SSD population, particularly around the neural basis of these experiences. The proposed project will use functional MRI (fMRI), behavioural measures, and experience sampling method (ESM) to investigate the neural representations of trauma memory recall and the symptom correlates.